Pennine Water Group (PWG); Urban Water Systems for a Changing World

Urban water systems have never been more strategically important - they are one of the key foundations of society. The reliable provision of safe drinking water and effective drainage and sewerage services is essential to us all. Society has developed an increased awareness of a number of environmental, social and economic issues associated with the provision of water services. Factors considered include the impacts of climate change, water scarcity, water security, flooding, drought, energy use, carbon footprint, environmental damage and impact on human health. These factors, combined with the fact that many of our existing urban water infrastructure systems are complex, old and deteriorating, creates significant new challenges for the water industry into the future. They also create significant new and exciting research challenges that the Pennine Water Group (PWG) at the Universities of Sheffield and Bradford is best placed to address.Historically the international reputation of the PWG has been built on delivering high quality scientific research that addresses the needs of the water industry. This has been achieved by taking a multi-disciplinary approach focused on urban water asset management. Our evolving vision for the future requires a transition to 'Sustainable Integrated Urban Water Systems' that 'move beyond the pipe' to a broader system definition. We propose to progress and deliver our future research at a range of scales and to integrate both man-made infrastructure and natural processes in large catchments within a holistic framework that incorporates technical, institutional, economic and cultural issues. This framework will be underpinned by new and novel scientific and technological advances but will involve the inclusion of a wide range of stakeholders. The platform grant renewal will support the transition from a multi-disciplinary to a trans-disciplinary group through fostering new inter-disciplinary research ideas combined with an ever more effective integration with industry and other stakeholders. This vision has 3 key development areas (1) Sustainable integrated systems and water sensitive urban design (2) Development and delivery of new technologies and (3) Implementation and governance.The new platform grant will be led by Prof. Saul with a core academic management team of Biggs, Boxall, Horoshenkov, Sharp and Tait. This team will be responsible for the delivery of the all fundamental science and outputs within the three key areas, but also for the monitoring of expenditure, developing future funding strategy, staff and career development and interactions with external stakeholders. The management group will seek support and guidance from both an Industrial Advisory Panel and an International Scientific Advisory Panel.A major strength of the existing PWG academic staff is their enthusiasm for collaboration and wider engagement across the RCUK disciplines. The new platform grant proposes to include four new academic colleagues, Lerner, Osborn, Beck and Molyneux-Hodgson, who will provide significant add-on technical expertise and with whom we are currently collaborating on funded projects. These staff will enhance the core skills of PWG, within a unique team, that will see significant and enhanced opportunities to stimulate and respond to new cross-discipline research ideas and initiatives. Following our successful existing practice, we will use the platform grant as a flexible resource to provide gap funding to support the future long term careers of our key researchers, to provide opportunities to visit overseas research groups and to present our work at major International Conferences. A point of specific importance is that the platform grant will allow the optimisation of the training, networking and mentoring afforded to all our researchers, and here, special emphasis will be given to the skills set required for a future academic career.

Potential impact
Who will benefit from this research? It is expected that the research will result in a range of direct and tangible benefits, both in the short and long term, for a spectrum of stakeholders beyond the academic community. Ultimately, other beneficiaries will include: -Utility Companies, the Highways Agency and Local Authorities (who have the responsibility to maintain and operate our potable water, sewerage and drainage systems with an obligation to improve the efficiency of their operations), -Customers of the utility companies (who will expect the costs of utility provision to fall as company operations become more efficient), -Regulators (with the responsibility to ensure the quality of provision and the protection of public health at an acceptable cost), -Environmental Consultants (who will utilise the products of the research to enhance commercial gain), -Contractors (who carry out new constructions and remedial works with the benefit of safer and more efficient operations), -Specialist field monitoring companies (who will deploy the equipment and make use of the intelligent procedures to optimise the location and number of instruments to be deployed for maximum gain and least cost), -Industrial equipment manufacturers (with specifications for the hardware, software and operating regimes necessary to build new sensors and instrumentation), -Ultimately, the UK economy and the general public will be the primary beneficiaries with improved service, effectiveness, efficiency and cost savings within the UK Water Industry. This will be achieved through a raft of outputs facilitating the optimal use of existing infrastructure, giving them an extended life and minimising targeted future investment. How will they benefit from this research? The proposed research will deliver: -Improved understanding of the performance of our existing potable water and sewerage systems, -Understanding the potential for sustainable systems integration and water sensitive urban design, -New operational and management tools to improve system performance and reduce costs. -The development of new and innovative measurement techniques, instrumentation and sensors, -The development of monitoring and modelling strategies in near real time, -New understanding of the links between catchment science and urban infrastructure with a move to catchment based consents, -The generation of significant new data and knowledge from our unique range of experimental facilities, including full-scale live systems, -Enhanced multi-disciplinary research on water quality - physical, chemical and microbiological interactions, to maintain and improve standards and to ensure the security of systems, -Opportunities for blue skies and short term feasibility studies, New strategies for UK and European policy and new policy that influences decision making. What will be done to ensure that they have the opportunity to benefit from this research? To effect communications a dedicated web-site will be developed to include an engagement forum and blog, to better disseminate project outputs. Extensive communication and engagement is proposed between the academics, the Industry Advisory Panel and the International Scientific Advisory Panel. A programme of measures has been identified to ensure benefit take up in the form of a series of stakeholder and end user forums and specific conferences and workshops for the UK Water Industry, regulators and policy makers. Outputs will also be communicated via high quality, high impact journal (Water Research, Langmuir, Environmental Science and Technology, American Society of Civil Engineers journals, International Water Association journals etc) and at international conferences (American Institute of Chemical Engineers, American Society of Civil Engineers: Environmental Water Resources Institute, International Water Ass